OSMO-US (Observation of State of Market Opportunity - US)

E-Nano has developed, for the UK/EU market, a robotic platform prototype that can navigate within sport surfaces, and comprises instruments to perform soil and turf assessment. This solution combines software and hardware to obtain and analyse (using AI) soil and environmental data, report results by location and evolution over time, and integrate into 3rd party tools to take action in the field. This breaks current market best practices (ad-hoc and lacking automation and integration), and allows cost and time-effective data acquisition and reducing environmental impact, improving the efficiency of applied water, fertilizer, pesticides and seeds up to 30%.

E-Nano is proposing this feasibility study project in order to assess the economic viability and market potential of its solution for the US market. This will be achieved by building an accurate description of the nationwide (US) state of the sports industry, market conditions, competition, market potential growth, sources of revenue and sales projection through extensive market research.